Heriot-Watt University and Sunamp Limited

To integrate and optimise Heat Batteries with Solar Thermal and Solar Hybrid PV-T (Photvoltaic-Thermal) Panels to develop a competitive, on-demand heat supply solution for domestic households.